Automatic micro-composition for professional/novice composers using generative models as creativity support tools

The aim of the project is to focus on the use of generative models for automatic microcompositions, as a creative support tool for a professional or novice composer who has run out of ideas and has a 'gap' within their compositions and/ or would like to see alternatives to what they have written. These generative models would temporarily process user-defined constraints to 'fill in the gaps' automatically within compositions. The models would create a micro-composition based on the composer's own works, or in a style that the composer specifies.